Improved Fluid Presentation for Phase Separators

Though many industrial problems involving gas/liquid flows can be simulated via fairly simple models, there are other cases where the number of different forces and their direction can not be handled by this approach. A typical example is that of flow in a bend. If it is just the pressure drop across the bend that is required, then there are simple methods, more or less accurate, which can be invoked. However, if more detailed information is required, such as how are the liquid and gas disposed about the bend, then more advanced methods are required, methods which hitherto are not available. Calculation methods for multiphase flow are not yet at a stage that they can handle all the problem industry has to solve. Therefore developments have to be produced. However, to achieve these developments there is a need for information from experiment to inform the modeling and to validate the product models. In spite of the extensive multiphase flow literature, such information if often limited and most certainly confined to pipe diameters far smaller than used in industry and with physical properties very different to those which industry is dealing with. The programme of work proposed here aims to push forward developments in modeling and provide experimental observations/measurement to help this development.